Felcana: Proactive pet care

Felcana’s ambition is to become the leading pet technology business. Our current product provides owners with early disease detection in pets. Felcana is seeking a proactive approach to identifying disease before the conditions present themselves in animals. This project will explore how Felcana can provide truly proactive healthcare for pets, and ultimately improve their lives by pre-empting the development of disease and extending their lifespan beyond that which is currently offered by traditional pet healthcare approaches. We need to engage early-stage design thinking to understand the customer journey and commercial viability of offering this to consumers. This proactive approach will complement our existing responsive hardware-based business. We will work with Precipice to identify the customer experience journeys from buying a new pet through the entirety of the animal’s life, investigating how Felcana can enhance this.